Three-dimensional Hybrid Composites for Repair and Recycling

The project aims to develop high-performance composites for endurance-critical applications, addressing issues of maintenance and repair costs. It involves creating self-healing composites combined with metallic reinforcement elements and recyclable matrices like thermoplastics. These composites will utilise through-thickness reinforcement for targeted heat introduction, eliminating the need for external heating devices. This feature will also facilitate disassembly and recycling. The project includes manufacturing process development, material parameter optimisation through numerical simulation, and testing/validation focusing on marine and offshore wind applications.